Development of intellegent high resolution imaging techniques for cardiovascular diseases

Cardiovascular diseases such as coronary artery diseases and stroke are leading causes of death worldwide. This is to a large extent due to late detection, diagnosis and intervention. Early prediction of cardiovascular risk is valuable for timely intervention to targeted patient population at an early stage. Existing technologies for such purpose all have significant shortcomings. The aim of this project is to develop the next generation accessible imaging tool capable of comprehensively characterising cardiovascular risk using ultrasound and machine intelligence.